To be confirmed after training year

Students complete a training year before they start their 3 year PhD. They choose their projects at the end of this training year and the project details on Je-S will be updated at this time.